Sorbent regeneration, recycling, and transformation: A transformative approach to iodine capture and immobilization

This project addresses the key challenge of capturing radioiodine and creating suitable wasteforms for long term disposal. It is an area of research specifically identified within the UK-US action plan collaboration agreement between the US-Department of Energy (DOE) and the department of Business Energy and Industrial Strategy (BEIS). This work has importance to both current nuclear facilities in the world today, such as at Hanford in the US but also applies to the development of future nuclear fuel recycling plants where it may fundamentally change the approach to iodine management, reducing environmental impact.

This work contributes to a Nuclear Energy University Programme (NEUP) project collaborating with 4 US partners, University of Nevada Reno (UNR), Pacific Northwest National Laboratory (PNNL), Missouri University of Science and Technology (S&T) and the University of Houston. The overall project aims to develop materials and processes for the regeneration and recycling of sorbents designed to capture iodine. It includes the transformation of iodine-loaded sorbents into wasteforms suitable for long-term disposal, which is the part of this work that this grant will support. We will be using Hot Isostatic Pressing technology to apply heat and pressure to a sealed container containing the iodine material, combined with a durable encapsulant. The technology eliminates porosity within the material and therefore increase durability. By demonstrating that the iodine capture materials developed in the broader NEUP project can be readily converted into a durable wasteform will enable the deployment of these materials within current and future facilities.

Radioiodine management to mitigate hazards present in the nuclear fuel cycle is a vital part of making current waste management safer and future nuclear installations more acceptable to the general public. This is because radioiodine is highly mobile in the biosphere and readily absorbed by the thyroid gland leading to cancerous growth. I-129, the isotope most relevant to disposal scenarios, has a long half life and is highly mobile in the geosphere underpinning the need for a durable wasteform. The current generation of large scale reprocessing plants in the UK and France have managed iodine by redirecting aerial discharges to sea discharge, dispersing the I-129 into a large body of water. This proposal addresses changing that approach by temporally offsetting the release of I-129 into the biosphere by use of a durable matrix material. Thus, the peak impact of I-129 is reduced.